Investigation of the effects of baobab fruit pulp on glycemia and satiety

The proposed project will establish a leadership position for Aduna Ltd and our research partners at the Functional Food Centre, Oxford Brookes University, in the commercialisation of 'baobab' - the African superfruit which we intend to develop into a major new health food ingredient. Following some highly promising initial analysis already undertaken, a study will be made into the effects of a baobab drink. If the results are as expected, it will demonstrate the product's efficacy for a specific health function and pave the way towards the submission of a health claim to EFSA. A global trade in baobab will also provide sustainable revenue to more than 2.6m households in rural Africa.